Studies of B cell development and epigenetic mechanisms underpinning recombination in a human immunoglobulin model

Technical abstract
The response of the adaptive immune system to foreign pathogens depends on the generation of millions of different antibodies by B lymphocytes. They achieve this by VDJ recombination: cutting and pasting together hundreds of immunoglobulin genes in multiple combinations. The goal of this PhD project is to identify the complex epigenetic and signalling mechanisms that generate the enormous human antibody repertoire. This is essential to understand the normal immune response, develop therapies to boost defective antibody responses, and harness the power of transgenic animal models to create therapeutic antibodies.